Deep Phenotyping of Clinical Deterioration

A practical early-warning system for clinical deterioration based upon changes in natural behaviour.
Neurological observations are critical to the management of medically-vulnerable individuals. Currently, this entails regular examinations by professional staff which is expensive given the sheer demand; it can also be inaccurate because observations are intermittent and subjective. This project works on machine-learning models and motion-sensing smartwatches, predicting activities in stroke inpatients relevant to deterioration or recovery.